New Approaches for Digitizing Radar Signals

Digital devices play a crucial role in our lives and are foundational to modern society. Since we live in an analogue world, there is a need for Analogue-to-Digital Converters (ADCs) to convert analogue signals into their digital form. When implementing conventional ADCs in practice, system designers have to consider the trade-off between digital resolution (DRes) and dynamic range (DR). The newly introduced Unlimited Sensing Framework (USF) allows for optimization for both at the same time by applying zero-centred modulo non-linearity in the analogue domain before digitizing the input signal. The majority of works on USF are concentrated on signal reconstruction and estimation from folded measurements, and the investigation of the advantage of USF acquisition for radars is missing. The ability of USF to capture both strong and weak signals has the potential to resolve the near-far problem in radar. Radars with USF acquisition have the potential to improve through-the-wall radar imaging, health monitoring with radar, air traffic control to allow for simultaneous detection of large civilian planes and small drones or weather forecast. Additional research problems to investigate are performing radar processing directly on the modulo signal. Initial work has shown that USF-Radar can outperform conventional acquisition architecture in low-resolution scenarios. Apart from the USF-acquisition, another pursuit to investigate is the Event-Driven acquisition of radar signals using an Asynchronous Sigma-Delta Modulator. Despite all the research efforts into time-encoded sampling, hardware demonstration of Event-Driven radar has not been considered in the literature. The project lies at the intersection of Digital Signal Processing, Non-Linear Systems, and Radar Systems.